ENROUTE - Efficient Network for Road-freight Optimisation, Utilisation, and Transfer of Energy

The ENROUTE project concerns sharing live data about electric commercial vehicle movements from fleet operators to other value chain stakeholders, to facilitate optimum scheduling of charging events and ensure charging infrastructure availability.

The project will deliver a detailed business case for data sharing with costs and benefits, and demonstrate a proof-of-concept data sharing solution, which addresses barriers such as standardised data formats, anonymisation of commercially sensitive operations, and security.

The outcome will provide confidence for investment decisions and accelerate adoption of electric HGVs as a means to freight and logistics decarbonisation.